Curating the 'Ordinary': Bengali Amateur Theatre (1947-2027)

"Culture is ordinary. That is where we must start".
The above quotation by Raymond Williams in his chapter "Culture is Ordinary" in the book "Cultural Theory: An Anthology" is central to my research provisionally titled 'Curating the 'Ordinary': Bengali Amateur Theatre (1927-2027). The thesis aims to study the practise of amateur theatres in two towns in the Northern region of West Bengal namely Jalpaiguri and Balurghat and look at its social, cultural, and political dimensions. Situated in the fringes of Bengali theatre, it then seeks to explore, how its peripheral location determines its place within broader theatre scholarship. The hundred years span covers important timelines in Indian history, from Indian independence in 1947 through the Naxalbari movement, an anti-state ultra-left armed rebellion in 1967, to the present day (2027) and how amateur theatre practice responded to these changes, if at all.
While Bengali theatre is often synonymous with Calcutta, both academically and in terms of performances, it is crucial to examine the traditions of group theatres- a theatre movement primarily orientated to Leftist ideology which is strictly non-commercial and mostly anti-establishment-- existent in the northern parts of Bengal and their interconnectedness with theatres in Calcutta. The 'North Bengal region' of West Bengal boasts a wealth of 'folk' performance culture, it also possesses a significant but lesser-known history of amateur theatres in urban or semi-urban settings. This history has often been overlooked in favor of the Calcutta-centric perspective. The region's proximity to the transnational border, that is Bangladesh, makes it a viable area for study to recover lost routes of cultural transmissions across the border. Moreover, 'North Bengal' also has a conglomeration of district towns whose history of amateur theatre movement dates back seventy-eighty years, making it an important area of study.
Saving some widely-known amateur theatre groups in West Bengal, the most common value judgment associated with the efforts and outcomes of other amateur theatre groups is that those are very ordinary or lack sufficient commitment and dedication. Additionally, academic scholarships and evaluations of theatrical performances have typically considered works that meet specific criteria of artistic sophistication and rigor. This tendency can be traced to a disregard of theatre historians, as Claire Cochrane rightly suggests, for productions that 'remain obstinately resistant to the avant-garde and comfortably happy with the status quo' (235). So, in my study, I tend to problematize this concept of the 'ordinary' while examining how the specific mofussil (countryside) location of the theatre productionsa impacts the process of theatre-making and its wider reception in theatre historiography.
Objectives
Therefore, the primary aim of this thesis is to disentangle the long-standing association between Bengali theatre and Calcutta theatre groups by delving into the history and development of amateur theatres specifically in North Bengal. This research does not intend to conduct a comparative analysis nor solely expand the scope of Bengali theatre. Instead, it attempts to explore the intricate interconnectedness between theatre practices in suburban towns and those in the traditionally "theatrically vital regions" (Dhadwadker 426), in this case, Calcutta. In the process of doing so, it also seeks to explore the potential of cultural expression within these amateur theatre groups from suburban towns. Consequently, this study goes beyond mere aesthetic analysis and strives to comprehend whether this theatre practice preserved the status quo or facilitated as a medium of social change. This study also encompasses an analysis of the financial and organizational aspects associated with theatre-making in suburban areas. By delving into the economic dynamics and challenges faced by these theatre groups, it aims to provide insigh